Elucidating the regulation of reproduction in Varroa mites: uncovering potential control strategies.

Potential impact
Honey bees offer critical pollination services to crop production and natural flora across the globe. However, there is a serious health crisis threatening honey bees causing unsustainable colony losses every year. Though there are many causes of the bee health crisis, the ectoparasite Varroa destructor is recognised as being one of, if not the, major problem.Because of the vital importance of honey bees to food production and the seriousness of varroa, it is not an over statement that our research has the potential of benefitting all of humankind.

ACADEMIC BENEFICIARIES: Researchers on varroa will benefit from an artificial rearing system of varroa capable of maintaining and supplying varroa independent of requiring bees and being standardized by age, viral load and nutritional status. It will allow researchers to study the physiology of varroa in a more controlled manner than currently possible and perform investigations of the transmission of the vitally important deformed wing virus and other varroa-borne pathogens. To facilitate this knowledge exchange, we will run short hands-on courses. The semiochemical (odour cues) interaction between the immature bees and varroa will advance our understanding of the control of the induction and cessation of egg laying, egg number and gender of eggs. Elucidating the hormonal control of egg development and the neuroendocrine control of ecdysteroidogenesis will significantly advance our understanding in acari which lag behind the knowledge in insects. The project will allow the long-held hypothesis that the trait of Suppressed Mite Reproduction (SMR) that has arisen in several bee strains is due to changes in their semiochemical production to be finally tested.

INDUSTRIAL BENEFICIARIES: Current methods of varroacide testing either use whole colonies or a standardized test for pyrethroids lasting 48 hours. Our artificial rearing system will be of great benefit to the agrochemical industry who will be able to test potential control agents in a more standardized manner and on agents that act over several days or into the next generation. With refinement and further development it should be feasible to maintain long-term cultures of susceptible and resistant strains of varroa collected from field samples of known phenotypes or even induce resistance within the maintained colony. By identifying whether semiochemical production is the underlying cause of the Suppressed Mite Reproduction trait, commercial bee breeders would be able to breed strains selected on the chemical signature of the larval volatiles or the genetic marker for that phenotype.

SOCIETAL BENEFICIARIES: Securing food production will benefit all of society. The general public have a great affinity for bees and there is widespread concern about the plight of the honey bee among the wider public. The project would show this concern is being addressed. The general public and beekeepers are interested in honey bees and research into them. We will present our findings to stakeholders and the public through talks and interactions with schools and the general media.